Museums as 'contact zones': Revealing Pacific collections in Bristol

Since first encounters with the West in the 18th century, objects and images have been disconnected from their cultural context, catalogued within a European framework and become, to a large extent, neglected. Our museums have long been considered official repositories for souvenirs of empire - a storehouse for wealth, power and colonisation. Clifford (1997) proposes that 'Museums become the site of contact between two distinct peoples: those of the museum, and those whose culture and history is represented in the museum's collection'. Static collections in Bristol both reflect and perpetuate this separation. My research is centred on the Pacific collections in Bristol Museum and Art Gallery (BMAG). I will consult known historical relationships of exchange to illuminate the multifarious ways in which the Pacific came to Bristol. During intensive periods of collections interrogation, I will use my knowledge of the region, registers and archives to reveal hidden pathways and narratives. Sitting at the intersection of anthropology and museology, this research focuses on the collection's silent voices. Specific accounts of indigenous agency will form the centre of the work and I will strive to examine previously disregarded information to expose what is presently invisible. My research has two streams; firstly, what can objects and archives reveal about collecting over time? I will explore the unevenness and ambiguity of collections - what was collected, by whom, how and why? What are the diverse channels by which these collections came to Bristol, what connections were forged? What narratives can be revealed? Whose voices are represented? Secondly, what does the data tell us about English provincial life and the motivations and attitudes of western visitors? I will consider how objects may elicit memories of empire and explore the role of material culture in representing a society, both at home and away. The collections will become a lens through which I will view this sector of English society and evaluate the impact of Pacific encounters in Bristol. Where information is lacking, I will question why, what can the absence of accounts by named people tell us about race, politics, power and Britishness during this period? Throughout the work I will explore themes of encounter, colonisation, post-colonialism, cultural exchange, regional collecting, legacy, privilege, prejudice, ownership, decolonisation and museum ethics. An overarching theme binding the research will be the purpose of provincial ethnographic collections and their relevance in Bristol today.